Sustainable Seaweed Based Components in Medicines Manufacture

Mercel Ltd is a Scottish based company which specialises in zero waste, low energy seaweed cellulose technologies and products designed to replace microplastics and other unsustainable products and processes in materials manufacture. Mercel's innovations directly address key challenges in two core applications areas for sustainable medicines manufacture.

The first of these is in replacing nanocellulose products currently used in numerous pharmaceutical applications. These include transdermal drug delivery systems, aerogels, hydrogels, wound healing dressings, superdisintegrants, microparticles, gels, foams, thickening agents, and stabilisers.

Nanocellulose for these applications is typically derived from wood pulp sources in processes associated with harsh chemicals, low yield, high waste and high energy requirements. The processing steps render the material unsuitable for more sophisticated pharmaceutical applications such as active agent control and release and typically these rely on nanocellulose from a bacterial fermentation source. Bacterial nanocellulose is produced via a fermentation reaction which in addition to requiring very large initial capital expenditure, is a time consuming, energy intensive and expensive process with significant waste streams, limiting its use to very high value applications.

Mercel's nanocellulose products out-compete both wood pulp and bacterial nanocellulose in many key material properties such as binding, strengthening and absorption. In addition, the technology requires no upstream processing, no harsh chemicals, has a 98% and 80% reduction in energy requirements compared to wood pulp and bacteria respectively, with up to 100% yield and zero waste.

The second core application for sustainable medicines manufacture is in replacing synthetic polymers such as Sodium Polyacrylate and Polyvinyl Alcohol as a thickener and binder respectively. Both of these are fossil fuel products coming under increasing restrictions on microplastics use. Mercel products have been shown to be suitable replacements in both of these application areas, representing a plastic-free sustainable option.

This EoI project will build a consortium to establish a strong competitive proposal for the Phase 2: Grand Challenge award. This will involve feasibility studies, market analysis, and environmental impact assessments, with a comparative cost/benefit and whole life-cycle analyses from seaweed to finished product versus other sources. A public engagement component will address seaweed cultivation versus wild harvesting options and the plan will incorporate input from Seaweed producers, ecologists, technologists, NGOs and medicine manufacturers. Mercel has existing contacts in all these areas. Results may inform and influence policy on seaweed production in the UK and we will be in close contact with Scottish Government representatives throughout the project.